A high etendue Raman spectrometer for protein and biological measurement with flourescence subtraction

n this project ISI will explore new innovative solutions in protein characterisation which is crucial to engineering methods to develop proteins. Raman systems have been successfully used to study a variety of biological samples, including transmission raman measurement targeted at the detection of cancer. However these target proteins and biological samples are often inhomogeneous in nature and can suffer from a high fluorescent background. This study will investigate the feasibility of producing a new, dual wavelength, high etendue Raman spectrometer that can remove the fluorescent background whilst making both transmission and spatially offset bulk measurements of these samples. This system should allow faster characterisation with better bulk measurement, improving the accuracy of the observation.